AMP-UK

Nyobolt Ltd is bringing to the market an ultra-fast charging battery technology, providing a solution to critical unmet needs in the automotive sector and beyond. The company was founded by Professor Clare Grey and Dr Sai Shivareddy in 2019 and draws on a decade of research on new battery materials within Clare's group at the University of Cambridge. In this project, supported by the APC Automotive Transformation Fund, they are seeking to scale the manufacture of a high-power battery technology for automotive industry that enables ultra-fast charging without sacrificing lifetime or safety.